Characterisation of a novel interneuron type in the higher order thalamus

The thalamus is a forebrain structure that develops from the diencephalic prosomere 2 (p2) 1-3and is primarily composed of cortically projecting excitatory thalamocortical (TC) neurons, divided into more than 30 individual nuclei in mammals 4-6. The function of the thalamus has been historically described as relay of sensory information to the cortex 7-13. Taking into account the diversity of input and output features of thalamocortical circuits 5,14-17, more recent work has shown that the thalamus is notjust a relay, but also contributesto criticalcomputations thatallowfor behavioural flexibility 17-25, including shifts in attention and arousal.In contrast to cortical networks, excitatory neurons in the thalamus do not connect with each other 4,25-27. Instead, local connections and computations within thalamocortical circuits are dominated by the resident inhibitory, GABA-releasing neurons (interneurons) 27-30. Interneuron numbers and distribution vary widely across species, suggesting that they are critically involved in the evolution of thalamocortical structure and function 25,31,32. In particular, comparative studies across all amniotes (reptiles, birds and mammals) have described a correlation between the proportion of interneurons and the size and connectivity of the excitatory thalamus 31,33. Interneurons are largely restricted to the visual thalamus in smaller-brained marsupials, bats and mice, where they represent only 6% of the total neuronal population 33-35. In primates, on the other hand, where higher order (HO) nuclei driven by cortical inputs are expanded relative to sensory relay (first order, FO) regions 33,36-39, interneurons are present across the entire thalamus and their proportion increases to around 30% 31,40.One of the host labs, headed by Alessio Delogu,hadpreviously shown that in the mouse, the largest proportion of interneurons in the FO thalamusoriginate in the midbrain from an En1+Gata2+Otx2+Sox14+lineage 41.A recent discovery in the Delogulab revealed thatthere is an additional classof interneuronsthat derives from the Nkx2.1-Dlx5+inhibitory progenitor domains in the forebrain. Intriguingly, the two classes ofmouse interneurons are organized in a spatial pattern according to their ontogeny, such that midbrain-born interneurons are largely found in the principal sensory relays and modality-related HO nuclei, while the forebrain-generated interneurons reside in the HO thalamus, including medio dorsal (MD), laterodorsal (LD) and lateral posterior (LP; aka pulvinar). Genoarchitectonicevidence supports a conserved basic organization of thalamic interneurons in the non-human primate marmoset thalamus, where putative midbrain-generated interneurons are abundant in FO and HO nuclei and complemented by a distinct and more restricted interneuron class enriched in selected HO associative TC nuclei.Insummary,previous work in the Delogu labhasidentifieda wider distributionand diversityof GABAergicinterneurons in the thalamus of the mouse than previously reported 31,34,35, encompassing both FO sensory relay and HO thalamic nuclei, including associative HO nuclei that are most enlarged in primates. State primary research question and where appropriate the primary hypotheses being testedThe overall aim of thePhD project is to understand the specific contribution of the forebrain-derivedNkx2.1-Dlx5+inhibitory interneuron lineage to thalamic organisation and function. We hypothesise that forebrain-derived thalamic interneurons possess unique properties that are bettersuited to supportinghigher cognitive functionsas compared to the midbrain-derived interneurons that were previously described in the sensory thalamus 41.